interzonal air leakage diagnostics

The idea is to develop a system of measuring building performance by being able to diagnose interzonal air leakage in houses cost effectively. Improving the airtightness of an existing house is critical in reducing energy. Airtightness is a key requirement that enables mechanical ventilation with heat recovery systems to operate efficiently with minimum energy consumption.